Surgical Laparascopy Virtual Trainer

NeuroDigital Technologies innovates developing hardware and software solutions for Virtual Reality. Both for Fun&Serious Games we have developed the concept of Extended Virtual Reality, creating multisensory experiences that include visual, auditive and tactile stimulation.